QMT (Quantum Magnetometers for Transport)

**STEAM: Quantum Technology for Safer Rail Infrastructure**

The **STEAM** project (Structural Trackside Evaluation using Atomic Magnetometers), led by the National Physical Laboratory (NPL) and partners, aims to transform how buried infrastructure is detected and mapped in railway environments. Every year, railway maintenance and upgrades risk damaging hidden cables, pipes, and historic track elements---leading to costly delays, safety hazards, and environmental impact. STEAM addresses this challenge by introducing a new class of sensor technology based on **quantum-enhanced radio-frequency atomic magnetometry (RFQM)**.

Unlike conventional systems such as Ground Penetrating Radar (GPR), which struggle in wet soils or near metal, RFQM sensors offer exceptional sensitivity and adaptability. They can detect buried objects with high precision, even in complex or noisy environments, and operate without the need for shielding or cryogenic cooling. This makes them ideal for field use in railway settings.

The project is structured in two phases over 24 months. **Phase 1** focuses on stakeholder engagement, performance modelling, and defining technical requirements. **Phase 2** will deliver a working prototype, tested in real-world conditions with Network Rail and GBRX, and supported by a commercialisation roadmap. The goal is to reach Technology Readiness Level (TRL) 7--8, paving the way for deployment across the UK rail network and beyond.

STEAM builds on over £9.5 million of prior R&D investment and leverages a sovereign UK supply chain for critical components. It brings together experts in quantum sensing, electronics, and photonics to deliver a scalable, portable solution that can be integrated into existing maintenance workflows.

Beyond rail, the technology has strong potential in sectors such as utilities, construction, and defence---anywhere accurate subsurface mapping is needed. With global underground utility mapping markets projected to exceed £1.7 billion by 2028, STEAM's innovation offers significant commercial and societal value.

By enabling safer, more efficient infrastructure maintenance, STEAM represents a major step forward in applying quantum technologies to real-world challenges---delivering benefits in cost savings, environmental protection, and public safety.